Rooted Journeys: Maroon Ecologies and Cultural Keystone Species in Transatlantic Contexts

This project investigates the significance of Maroon
ecologies for diasporic identity, health, and the
environment. Jamaican Maroons are the descendants of
enslaved Africans who freed themselves from slavery by
escaping to remote, often mountainous, or densely
wooded, environments. Their ecologies, rooted in local and
African botany, are understudied and endangered. Maroons
are also transatlantic, with a substantial contemporary
community in London, introducing distinct cultural,
environmental, and health considerations. This PhD
collaborates with Jamaican and UK Maroons skilled in plantbased practices to explore keystone plant species,
unearthing their changing roles in ecology, identity, and
health. Qualitative and quantitative ethnographic and
botanical methods will be applied to understand the
intersections between ecological adaptations and cultural
constructions, and to examine how plants, their meanings
and uses, move, and are translated in a transatlantic space.
Drawing on neglected spaces and exchanges, it seeks to
inform conversations on plant-people relations amidst a
global biodiversity crisis.